Hearing Vestiges: The Influence of Poetry Recitation Practices on Modernist Poetic Form (1900- 50)

Critics have often responded to modernist poetry with recourse to the concepts of orality and poetic voice that the poems themselves invite. Yet such concepts have remained frustratingly out of focus, as there has been little attempt to probe the material conditions of modernist poetry performance. Consequently, the formal implications of modernist cultures of verse recitation have never been accounted for, despite detailed historicising of the modernist poem on the page by critics like Jerome McGann and George Bornstein. While print did play a crucial and fascinating role in shaping modernist poetics, this detailed attention to visual coding has obscured the extent to which poets like Yeats, Pound and Eliot always also intended for their revolutionary poetry to be read aloud, even as, or perhaps because, their audiences became increasingly used to consuming poetry with the eye.

Timothy Steele offers a suggestive starting point for an account of these spoken contexts and their effect on modernist poetry when he argues that Pound and Ford rebelled against the overly metrical 'ti-tumming' of Victorian poetry speaking by jettisoning metre entirely. Since then, Mark Morrisson, Paige Reynolds and Carrie Preston have hinted at the potential richness of the topic, but each of their chapter-length studies ends by urging that there is more to be done; as Lesley Wheeler summarises, 'Modernist poetry performance deserves a book of its own'. This PhD thesis proposes to take that cue. My research will analyse the influence of verse recitation practice and theory on the development of modernist poetics from 1900 to 1950. Its enquiries will focus on poets active in England, where a specific culture of verse speaking emerged: it will centre on the work of Yeats, Pound and Eliot. Their engagements with verse speaking will be considered alongside the other modernist poets who read at Monro's Poetry Bookshop, mainly Ford Maddox Ford, H. D. and F. S. Flint.

Making innovative use of archives will be vital for this project, foregrounding the unduly neglected Poetry Bookshop. The Princeton Prosody Archive and the BBC written archives at Caversham, with which I am familiar from my undergraduate dissertation, will also be important resources. My approach to these archives would involve examining the textual practices these poets developed when reading aloud, as evidenced by scripts and drafts, as well as uncovering forgotten recitation contexts and reading these alongside modernist poetic practice and theory. This approach will be influenced by exemplary work on similar issues in Victorian studies by Yopie Prins, Eric Griffiths and Meredith Martin, but I intend to integrate these historical contexts with detailed attention to the philosophical and cognitive issues of sounding poetry that this project also raises. I will also make use of open-source recording analysis tools like Drift, Gentle and Tandem-Straight, only recently made available by a 2018 grant from the NEH.

The significance of this project lies partly in its contribution to the current reconceptualization of the development of modernist poetics observable in forthcoming work by Ben Glaser and Hannah Sullivan. These studies seek to complicate the familiar, politically inflected 'free verse' narrative by redefining modernism's relationship with metre as a dialectic rather than a rupture. I am particularly interested exploring how David Nowell Smith's (2015) theorisation of metre as a 'logic of voice-prosthesis' might suggest an oral manifestation of what Glaser identifies as modernism's 'metrical vestige'. Yet this project will also be significant in its attempt to resolve through practice some of the unanswered theoretical questions which the new sound studies have raised about how we should treat voice in poetry. As Derek Attridge has demonstrated in his recent study of pleasure in poetry, which is centrally concerned with recovering performance contexts, these questions resona